Roads Policing Reimagined: Intentions, expectations and experiences of a new roads policing tasking methodology

Work alongside National Roads Policing Operations and Intelligence and those employed on its associated workstreams to qualitatively explore the experiences of policy makers and practitioners working with a radically new operating model for policing the roads for roads policing.